Anti-Imperialism after Empire: International Solidarity Campaigns and the British Left, 1960-1990

This project is a study of international solidarity movements on the British political left in the
generation following the end of the British Empire. Exploring the mobilisations of support for 'Third
World liberation struggles' during the Global Cold War from across UK left-wing politics, its case
studies will be of the movements against Apartheid in South Africa, the US invasion of Vietnam, and
the Pinochet military dictatorship in Chile. Framed between 1960 (witnessing the pivotal Sharpeville
Massacre in South Africa) and 1990 (with Nelson Mandela's release and the restoration of Chilean
democracy, as the Cold War concluded), the study proffers an unprecedented overarching account
of how metropolitan anti-colonial networks constructed during Britain's empire (Owen, 2007;
Polsgrove, 2012) adapted to the conclusion of colonialism and perceived transition internationally to
a "new imperialism" under American hegemony (Williams, 1968). The US-backed Apartheid regime,
war in Indochina, and Washington-sponsored coup against Chile's Allende government provided the
most prominent rallying points for a new popular politics of post-colonial anti-imperialism.
Manifested in grassroots participation within novel 'solidarity campaigns', the political cultures,
practical activities, organisational and social histories, and significance within the history of "British
dissent" (Gopal, 2019) of this anti-imperialism after empire are this project's focus.